OpenBathyData

Smartcom Software is getting support through a TSB Innovation Voucher to enable data tracks from a number of additional sources becoming available through Open Data to be incorporated into TeamSurv, the crowd sourced ocean mapping project.